Development of an anaemia diagnostic for the point

Eva Diagnostics is a medical design and engineering company commercialising technologies
to improve the lives of anaemia sufferers across the globe. We have recently designed a new
analysis technology that will lead to a low cost handheld device capable of diagnosing both
the presence and type of anaemia. This device shall uniquely provide enough information
from a simple finger prick test to assist clinicians in diagnosing the cause of anaemia and
subsequently enable sufferers to receive patient-tailored treatments. Our primary market focus
is in emerging markets and newly industrialised nations, principally within Africa and Asia.